Productivity through automation to scale the manufacture of Recorelite a current/future economy material

Foresight is one of the UK's leading innovative manufacturers of lightweight thermoplastic panels with 15 years of commercial, technical and intellectual property expertise delivering class-leading, economic vehicle solutions. This feasibility study will undertake process automation research aimed at delivering productivity improvements to enable the scaling of the Recorelite manufacturing process.

Recorelite panels are lightweight, high-compression strength solutions which are starting to replace plywood in UK markets such as commercial vehicle flooring/racking and flight cases.

Funding this project will enable the development of the knowledge to scale and increase our productivity, which will support the journey towards the delivery of zero emissions, as well as reshoring manufacturing capacity and capabilities to the UK.